3D Gamma Mapping from N-Visage Images

Under a previous TSB project, we developed a 3D capable gamma radiation imager. The
imager has been developed into a product and is now being used to provide a service in the
UK and Japan and is being distributed elsewhere as a product. A common customer request is
for software to enable them to carry out 3D analysis on the data; currently this is a expert task
which can only be carried out by a handful of individuals. The objective of this project is to
develop automation tools and algorithms to enable users with less expertise to consistently get
good results and to enable expert users to complete an analysis more rapidly.